HealthyEatr application - Innovation Voucher

HealthyEatr Ltd is an online platform that enables the public to access a database of approved healthy food providers in the UK. As part of our service, we want to pioneer the function of a promotional platform which directly connects the provider to their audience, without the use of a third party. To implement this, we need the help of experts to design contracts that users and providers must agree to when joining the platform and purchasing an offered promotion.